Bianchi modular forms

First we want to compute fundamental domains of Bianchi groups. We can then use these to compute cohomology and Bianchi automorphic forms.
We will finally study Langlands correspondence for Bianchi forms.